Rubber Ducky Snacks - Bringing Mobile Motion Capture Norfolk & Suffolk

This project's main goal is to provide affordable, mobile, motion capture for SME's and Creatives within Norfolk and Suffolk. We will run a mobile motion capture team, driving to clients and working with them as technicians and actors when needed.

We offer a full package including capture and cleaning, where we take the animation recorded from the previous days and improve them ready to be added to any digital actor or environment.

The project includes a demonstration of the wide capabilities of the motion capture hardware. This will be through internal projects such as short animations, a short film and our video game. We will also highlight the projects of all our clients.